Neutrino Properties and Sterile Neutrino Searches using the SBND Experiment and ProtoDUNE

This project will focuss on the study of neutrino properties and searches for sterile neutrinos using the SBND Experiment and ProtoDUNE